High resolution climate modelling of extreme weather hazards and application to the analysis of risks relating to climate change

I will be investigating the use of high resolution climate models (convection permitting models) in the assessing the future risk from extreme weather in Europe. The project will be including probabilistic projection alongside deterministic scenarios.